Laboratory of the Future

James Heal plays a specific role in the textile industry. It designs and manufactures the instruments used to test the standards of new clothing. Whether this is for colour fastness, strength, abrasion or pilling. 90% of goods are exported to manufacturers around the world, mostly to Bangladesh, China, Turkey and India. James Heal is wanting to use a human centred design process to understand what the lab of the future will look like.